Heriot-Watt University and ReVentas Limited KTP 25_26 R2

To develop an innovative material characterisation approach for the plastic materials processing plant. This, combined with novel dissolution technology, will offer a scalable, economical and effective process for producing food-grade packaging materials from recycled consumer products.